Responsive Nanoparticles for Targeted Tumour Therapeutics

Cancer represents a significant global health challenge, ranking as the second most common cause of death worldwide. Among the various forms of cancer, central nervous system (CNS) tumours stand out as a leading cause of cancer-related deaths in children. Current treatment strategies typically involve a combination of surgery, chemotherapy, and radiotherapy, with treatment outcomes contingent upon the aggressiveness of the disease. Despite some advancements in treatment in recent years, considerable challenges persist.
The treatment of CNS tumours is further complicated by the presence of the blood-brain barrier, a dynamic protective barrier that shields the central nervous system from potential harm by regulating the passage of substances. This barrier poses a significant obstacle to the delivery of both diagnostic and therapeutic agents. Additionally, certain regions of the brain, such as the pons, exhibit heightened restrictiveness in their blood-brain barrier, making it even more difficult for molecules to penetrate. This characteristic has significant implications for the treatment of CNS tumours, particularly in cases such as diffuse intrinsic pontine glioma (DIPG).
In the quest for more effective cancer therapy, there is a pressing need to develop drug delivery
systems that not only target tumour cells more effectively to enhance therapeutic efficacy but also protect healthy cells from harmful side effects. This project introduces an innovative approach to stimuli-responsive nanoparticles by incorporating infrared-absorbing organic dyes into polymeric nanocarriers specifically designed for tumour targeting. Achieving specificity with these polymer nanoparticles involves decorating their surface with tumour-targeting peptides. The payload, along with near-infrared (NIR) absorbing dyes, is encapsulated within the nanocarriers, offering dual benefits. Firstly, the inclusion of NIR dyes enables photoacoustic imaging of cancerous cells, taking advantage of the transparency of human tissue in the NIR-I (700 - 1000 nm) and NIR-II (1000 - 1400nm) ranges. Secondly, the photothermal effect induced by NIR dyes raises local temperatures, triggering the controlled release of the payload from the nanocarrier. This innovative project shows promise in advancing cancer therapy by enhancing precision and minimising side effects.